Reinforcement Learning Approach for Credit Risk Analysis

Owing to the growing interest in the demand and data associated with credit risk, it has become more complex to
ascertain a customer's credit risk [Zhang et al., 2018]. Scholars are constantly developing several models to make
the customer credit risk process quicker and more efficient. The basic aim of these models is to segregate the loan
applicants into two broad categories; 'good' and 'bad' [Zhou et al., 2011]. Thus, it is considered as a binary
classification problem. Usually, the segregation and evaluation is done by analyzing the applicant's capacity for
repayment, credit history, etc. This segregation is done with the help of classification models due to which the use
of artificial intelligence and machine learning in credit risk has seen an increase. Delinquency can jeopardize the
reputation of the financial institution; thus compelling them to constantly improve their machine learning based
fraud detection algorithms [Abakarim et al., 2018].
Most of the models and algorithms for credit risk are constructed in a static manner by formulating them according
to the training dataset samples and their corresponding class labels. A notable limitation of static supervised
models is that it is only effective when the frauds or defaults are similar to the ones in the training dataset.
However, in the real world, a customer's credit risk assessment is a dynamic and interactive process that begins
with the customer submitting its application. The application is evaluated based on various criterion and
accordingly, a decision is made.
For the model to be dynamic, an online model, particularly, Reinforcement learning (RL) could be used where the
customer data is sequentially fed in, and at each time step, the parameters are updated to be able to adapt to the
changes and have a better future prediction. The main idea here is to learn the optimal strategy which assists in
reaching to the goal. RL updates the model based on the reward function, weakening the role of labels whereas
the traditional classification model updates the model with labels. Through RL exploration the hidden relationships
between features and actions can be unfolded.